Data-driven computational elucidation of catalyst materials for water electrolysis

This study presents a comprehensive investigation into the geometric, electronic, and magnetic properties of Ni(OH)2, NiO2 and NiOOH, shedding light on their potential applications in catalysis, energy storage, and electronic devices. For NiOOH, the exploration of diverse hydrogen arrangements reveals crucial surface sites dictating catalytic activity.
Hydrogen adsorption, dissociation, and interstitial positions for diffusion are identified, offering insights into electrochemical behaviour and hydrogen bonding interactions that contribute to material stability and reactivity. The electronic structure of NiO2 showcases its trigonal and monoclinic phases, characterized by differentiation in Ni oxidation states, impacting electronic and reactivity properties. Furthermore, spin-up and spin-down regions within Ni(OH)2 emphasize spin interactions, with potential implications for magnetic functionalities. Bridging theoretical predictions and experimental observations, this research deepens our understanding of these materials, enabling tailored design for specific applications. Our findings contribute to advancing materials science and offer a foundation for innovative technologies that address societal and technological challenges by harnessing the unique properties of NiOOH and Ni(OH)2. In conclusion, the project overarching aim is to capitalize on the detailed insights provided by simple molecular models to formulate plausible reaction mechanisms and catalyst enhancement strategies. By merging theoretical predictions with experimental data, the research aspires to foster a more holistic comprehension of reaction pathways and catalytic behavior.